Exploring how to implement a knee injury prevention program for young people playing sports in the UK: a mixed methods study

More young people (aged 10-20) in the UK are experiencing knee injuries while playing popular sports like football, rugby and netball than ever before. In fact, the number of young people having surgery for knee ligament tears (called anterior cruciate ligament or ACL injury) after sports injury has gone up by over 2000% in the last 20 years. This puts a considerable burden on NHS resources and the young people themselves, who often take 12 months off sport while they recover. This can then affect both their mental and physical health and lead to long term complications, like arthritis in their knee. Knee injury is also related to inequality, as it is more common in young women, although the reasons for this are poorly understood. However, there is something that can be done about this problem, which is to conduct a proper warm up before playing to prevent injury. There is already lots of evidence that simple injury prevention programs work in young athletes and reduce the chances of sustaining knee injuries by over 50%. Evidence from other countries shows that if young people do this type of program (lasting 12 minutes) twice a week, for example before training and matches to warm up, then they will prevent ACL injuries. However, there is currently no evidence-based injury prevention program adopted by UK schools or sports clubs and some of the injury prevention programs are too long or complicated for easy use. This project will explore how to improve school and club sports, as public services that impact on young people's physical and mental health and well being, by introducing a simple injury prevention program. The study will firstly examine previous research to see what has worked when introducing and sustaining injury prevention programs, and how people have measured the impact of their programs. Secondly, we will investigate what teaching and coaching staff currently do during sports classes and training sessions and then interview some teaching and coaching staff about their views on injury prevention programs. The next step will be to explore parents/carers and young peoples' views (making sure to recruit equal numbers of young women and men) using innovative art-based workshops and group discussion. Finally, we will bring all this information together to inform the next steps towards implementing a national strategy for knee injury prevention in young people playing sports in the UK.